Believable Agent Behaviour (BAB) for Data-Driven Real-Time VR

IN Reality will develop an Artificial Intelligence (AI) engine that will enhance agent (or virtual character) behaviour in a real time Virtual Reality (VR) simulation.